Imaging analysis of muscle progenitor and stem cell activation in differentiation and repair

How progenitor cells and resident stem cells enter a differentiation pathway is a key question for stem cell
biology and tissue repair. This project asks this question for muscle, both during normal development and during
repair after injury. It uses the classic model organism Drosophila melanogaster alongside cultured cell lines.
Drosophila is the system of choice for this project: in addition to the speed and power of genetic techniques, it
is highly suited to imaging of both its accessible muscle progenitor cells and repairing muscle fibres. You will
analyse flight muscles, formed from a discrete population of Adult Muscle Progenitors (AMPs) in the Drosophila
larva. Recent data has unexpectedly revealed that this AMP population is taking the very earliest steps into the
differentiation pathway and so has become an excellent system for examining muscle progenitor cell activation
during development. You will also analyse satellite cells, the resident stem cells of adult muscle activated from
quiescence in response to injury to repair damaged muscle. Satellite cells were only recently discovered in
Drosophila and the potential of developing the Drosophila experimental system for new discoveries is high.

The conserved transcription factor Mef2 plays a major role in orchestrating muscle differentiation and is central
to the work. We have used CRISPR/Cas9 to tag the endogenous Mef2 with GFP and have already visualised it in
AMPs and satellite cells. The project will build on this foundation to analyse the dynamics of protein and cell
behaviour on activation into the muscle differentiation pathway. Using the same CRISPR technology, we have
already tagged two Mef2 regulator proteins, and you will also use other regulators and other emerging
Fluorescent Protein (FP) tags coupled with live markers of cell features to track cell behaviour. Cell-by-cell
analysis, including live imaging, will then evaluate levels of expression, subcellular localisation, and protein
interactions through the application of confocal and light sheet microscopy available in our Departmental
Bioimaging Hub. A crucial aspect will be analysis in space and time, e.g. with respect to entry into the
differentiation pathway.

A critical feature of the project will be to use cell lines as a test-bed to develop image analysis skills and to
explore different FPs-fusions and methodologies before taking them into the in vivo Drosophila system. This
first live imaging of these progenitor/stem cells will reveal new cell and protein behaviours as these cells enter
the differentiation pathway